Solar-C EUVST SW Camera Development 2022

Solar-C (EUVST) is a mission of international collaboration to study the Sun led by ISAS/JAXA. EUVST's primary science goals are to i) understand how fundamental processes lead to the formation of the solar atmosphere and the solar wind, and ii) understand how the solar atmosphere becomes unstable, releasing the energy that drives solar flares and eruptions. These processes underpin the changes in the near Earth environment that create space weather.

The UK has been leading the development of the short-wavelength (SW) camera for the mission which will provide important coverage of the processes occurring in the solar corona. The work proposed here will enable us to progress the design of the camera to meet the mission science requirements and move to the next stage of the project.